Developing CDK7 inhibitors for cancer

Cancer is a growing global health concern, with many patients developing resistance to standard treatments. To improve outcomes, researchers are exploring new drug targets, including CDK7, a protein that plays a key role in cell growth, division, and gene activity. When CDK7 becomes dysregulated, cells can multiply uncontrollably, contributing to cancer progression. My host laboratory, in the Department of Surgery & Cancer, together with colleagues in the Department of Chemistry at Imperial College, have developed a selective CDK7 inhibitor, Samuraciclib. Early Samuraciclib clinical trials have shown promising results in breast cancer and other types of cancer, suggesting that CDK7 inhibitors could be a valuable treatment option. However, while some cancer cells respond well to Samuraciclib, others do not.

My research focuses on understanding why this happens and identifying genetic factors that influence a tumour's response to the drug. To achieve this, I will use laboratory techniques such as RT-qPCR, western blotting, and DNA-protein interaction studies to analyse how cancer cells behave when exposed to Samuraciclib. By studying gene mutations and protein changes, I aim to identify biological factors (biomarkers) that determine whether a tumour is sensitive or resistant to Samuraciclib. This knowledge could help doctors predict which patients are most likely to benefit from CDK7 inhibitors, including Samuraciclib, allowing for more personalised treatment strategies. Additionally, I will explore potential combination therapies to enhance the effectiveness of Samuraciclib, particularly in cases where tumours develop resistance. By identifying new treatment strategies, my research could help make CDK7 inhibitors a more effective and widely used option for cancer patients in the future.